Elucidating the molecular pathways that process perturbed replication forks

Before a cell divides, it must first replicate its genetic material so that each new daughter cell receives a faithful copy. This vital task of DNA replication is performed by multi-protein machines called replisomes that assemble onto DNA at specific chromosomal sites called replication origins. These replisomes unwind the DNA double helix, forming "fork" structures where the actual copying takes place. During the Synthesis phase of the cell cycle, multiple replication origins on each chromosome activate, releasing pairs of "replication forks" that move in opposite directions from their respective origins. The final step of DNA replication occurs when the forks from adjacent origins merge. Failure of even a single pair of forks to merge results in an unreplicated DNA region, posing the risk of "mitotic catastrophe" and cell death.

The timely completion of DNA replication is therefore fundamental to life, yet its seamless execution faces constant jeopardy in every cell cycle. Abundant obstacles, with single-strand DNA breaks (SSBs) and protein-DNA complexes (PDCs) among the most prevalent, act as barriers, impeding the progression of the replication machinery. In response to this constant threat, cells have evolved interwoven multifactorial pathways that serve to stabilize blocked replication forks, repair and restart forks that fracture or collapse, and facilitate the merging of forks at problematic sites. This intricate network of protective measures is crucial for maintaining genomic stability and ensuring cell survival. However, paradoxically, it can also contribute to the accumulation of mutations and genome rearrangements, including the deletion and duplication of genes. This dual role underscores the delicate balance that cells must maintain, navigating between preserving genomic fidelity and responding dynamically to challenges. The consequences of this delicate balance extend beyond cellular survival, influencing the rate of genomic deterioration that leads to gene regulatory changes, cellular degeneration, and functional decline, ultimately contributing to the ageing process and its associated diseases.

While we have a basic conceptual framework for the molecular pathways that process perturbed replication forks, much of the mechanistic detail remains to be discovered. The over-arching aim of this project is to delineate this detail with the following key objectives:

Elucidate the molecular mechanisms of DNA repair and replication restart at unbroken and broken collapsed replication forks.
Discover the factors that determine pathway choice when replication forks encounter SSBs/PDCs.
Determine how fork-SSB/PDC encounters cause gene duplications and deletions.
The project will exploit state-of-the-art genetic assays and live cell imaging in the fission yeast Schizosaccharomyces pombe, developed by our laboratory. Fission yeast is a pre-eminent model system for studying eukaryotic replication fork perturbation, and this project will make a seminal contribution to our understanding of how collisions between replication forks and SSBs/PDCs are processed. This will not only lead to a better appreciation of some of the fundamental rules of life, but also provide knowledge about factors and variables that govern the pace of genomic deterioration, which could be key determinants of healthy lifespan. Accordingly, understanding the mechanistic details of perturbed fork processing has the potential to guide the development of new strategies to improve the healthy ageing of humankind. This project fits within BBSRC's priority areas "Frontier bioscience: understanding the rules of life" and "Bioscience for an integrated understanding of health" under its key challenge area of "Lifelong Health".